RADCASE: Functional materials for radiation detection

Radiation detection is a key tool for many industries from homeland security to nuclear decommissioning as well as medical imaging. Adding radiation detection capability can be problematic because it adds bulk and weight to a system. This project will investigate functional materials for radiation detection i.e. materials which are both structural and have radiation-detection capability. There are many potential applications for this approach throughout industrial and medical applications.